Compact Solar

We have a solar thermal design that combines reliability and very low maintenance with efficiency, all at a very low install cost compared to a normal solar thermal system that you will find on the market. The main driving idea has come after many years of maintenance of solar thermal system (many different makes and system designs) and the idea that solar thermal can and should be affordable.